University of Exeter and Smart Manufacturing Limited

To develop and embed the capability to develop a novel Multidisciplinary Design Optimisation solution for the manufacture of complex bespoke manufacturing machinery.